Understanding the drivers of human-elephant conflict and the potential impacts of environmental change on elephants, ecosystems, and people in Namibia

Desert elephants in Namibia are uniquely adapted to arid environments, but face increasing pressure from human-elephant conflict (HEC) due to competition over limited resources, exacerbated by human encroachment and climate change. Along the Ugab River, communities contend with elephant-caused damage (e.g. waterpoint destruction), and human safety risks, necessitating improved mitigation strategies. This study examines three key aspects: elephant movement patterns/ drivers, ecological impacts, and community tolerance.

GPS collar data will be analysed alongside environmental, anthropogenic and conflict-related variables to understand movement patterns. The role of herd composition in navigating towards resources and away from threats will also be examined. Vegetation surveys will assess the ecological impact of elephants, exploring habitat modification and their role in promoting biodiversity. Social surveys will investigate local perceptions of elephants, including past HEC, conservancy benefits, and conflict-mitigation engagement, and explore how households may respond to future environmental change. Finally, models will integrate movement, ecological, and social data to predict how HEC may evolve under different environmental/anthropogenic scenarios (e.g. droughts/ new boreholes) and how best to manage it.

By combining ecological and social insights, this project will provide evidence-based recommendations for conflict mitigation/ targeted protection, helping to foster peaceful coexistence between people and elephants in Namibia.